CIE HS Project

Weight sorting is applied in many industries where mass is relevant to the determination of
quality. The problem becomes more complex in the case of very small parts produced in high
volumes. The accuracy required to determine quality is higher, as is the throughput
requirement.
This need is prevalent in the pharmaceutical industry where the mass of tablets and capsules is
of critical importance. There are also many other cases where an item's mass can be used as
an indicator of failure, voids in injection moulded components for example.
Any mass measurement system will be susceptible, to some degree, to variations in the
position and orientation of the product being measured. For high accuracy systems, this effect
can cause a source of error as well as a significant reduction in throughput. For systems
designed to weigh only a single product shape, this can be addressed by tailoring the handling
system to the specific dimensions of the product being weighed.
Furthermore, the time taken for the weigh head to settle after the disturbance caused by the
delivery of a part, will affect the cycle time. In order to maximise throughput without
compromising accuracy, it is essential that the handling mechanism can deliver the part with
as little disturbance as possible.
Because of the wide range of part shapes, sizes and materials, there are few options available
to meet any particular need other than a bespoke solution.
The objective of the HS project is to develop a cost effective machine to meet this need with
one generic solution. It will be capable of weighing and sorting a wide range of small shapes
and sizes at high throughput rates. This will be achieved by the application of a novel
handling system capable of singularising and feeding a wide range of shapes, sizes and
materials in a very consistent way. It will also be capable of dealing with contamination issues
associated with certain materials.